Queen Mary University of London and Lucideon Limited

To transfer the knowledge of in vitro cell testing to ensure the optimisation and characterisation of materials used in medical devices and implants. To facilitate the innovation of novel formulations and concepts in biomaterials to improve the safety and efficacy of bone healthcare treatments.